Evaluating the academic market opportunity of Plasticell's CombiCult technology

CombiCult is Plasticell’s proprietary combinatorial cell culture technology that industrialises
the development of stem cell differentiation protocols and optimised cell culture media.
CombiCult effectively substitutes a manual ‘trail-and-improvement’ empirical approach
requiring up to two years and a budget of $2m with a streamlined process lasting three to six
months at a cost an order of magnitude lower. This study will underpin Plasticell’s
development of a robust strategy for developing business in the international academic market with CombiCult.